Laser blade on osteolomy

For a better recover speed after bone surgery, and to overcome the geometrical and physical limitations of the conventional mechanical instruments used to perform osteotomies, laser processing has already been applied to bone surgery with acceptable cutting speed (8-15min) and excellent cutting quality. However, It has been reported that Laser processing equipment has limited working distance, and obstruct the vision of doctors during surgery.

Therefore, Water jet guided laser(WJGL) is proposed, which uses water jet as optical fiber to transport laser energy to target area and accomplish material removal. Its longer working distance and stronger cooling effect show great potential on osteolomy. In addition, WJGL not only ensure the machining quality as laser processing, but also effectively prevent the necrosis of bone.The main target of this project is to realize successful application of WJGL on osteolomy.

The aims and objectives contain:
To design the coupling head for osteolomy application;
To study the key factors affecting machining efficiency, necrosis, and damage;
To realize the minimization of WJGL machine for doctor's operation;
To study the mechanism of material removal when use WJGL on bone.